Birmingham City University and Hockley Mint Limited

To deliver a novel modular and scalable digital solution that provides an integrated business system streamlining internal business processes and includes an online portal to optimise B2B operations. To empower the company to achieve its digital transformation strategy.